Neutrino physics at DUNE

DUNE will study neutrino oscillations with unprecedented precision to look for possible CP
violation in the neutrino sector. It will also provide unique information on both neutrinos and
supernovae, if neutrinos from a supernova in our galaxy are observed.
The DUNE detector consists of 4 LAr drift chambers, each with a 10 ktonne fiducial mass. Each
chamber has 150 wire frames, with 2560 wires. The UK is responsible for solving the challenge of
reading out all the waveforms for these wires, while at the same time making fast decisions on this.
In this project, the physics performance of various designs of the DAQ and related implementations
of the firmware will be evaluated. The supernova trigger requires a detailed understanding of the
backgrounds and noise, due to the relatively low energy of the events. In addition, the full detector
needs to be read out for tens of seconds. This makes is the primary object of study. The secondary
object is the verify efficiency of medium energy events.
This project also will produce a detailed study of the DUNE potential for supernova neutrino
observation will be studied, both as a standalone detector as well as in combination with other
neutrino detectors in the world.
(